Topics in logic and number theory

This project fits in the EPSRC areas of Number theory and Logic and combinatorics.

Probably, the project will involve studying interdefinability questions for expansions of the real field by restrictions of the exponential maps of abelian varieties. This is related to recent work on functional transcendence. In particular, one aim would be to show that for two sufficiently different abelian varieties, no restriction of the exponential of one is definable from any restriction of the exponential of the other.